Lawli

"Lawli is an intelligent legal assistant that delivers software as a service (SaaS) to law firms and enterprises. We offer legal documents management and discovery, data analytics and access to services in legal ecosystem. Lawli aims to be the top market choice of legal artificial intelligence to assist law firms and small-to-medium enterprises in their legal service requirements. We aim to reduce and eventually eliminate existing barriers in legal services across the ecosystem, to make legal services more accessible and reduce the overall costs, time and resources commitments to pursue justice and promote fair market behaviour.

Powered by the latest natural language processing techniques and machine learning algorithms, we aim to develop and make available the most accurate and easy-to-use legal services covering a range of legal areas to law firms and businesses. Through an unbiased and accessible system, entities of all sizes are able to participate in market inclusion with comparable legal options. Thus, Lawli will enable greater volume of commercial activities and promote the economic growth."